University of Warwick And DePuy International Limited

To apply process improvement techniques to the field of elective joint replacement surgery with the aim of improving hospital productivity and reducing healthcare cost.